Vouchsec – Conversational Network Detection & Response against AI-powered Threats

ur reliance on computer networks is ever increasing in the interconnected world. As the amount of network traffic and applications grow, so does the attack surface for nefarious actors who have now started using cutting-edge AI methods for their malicious purposes. Traditional network security products on the market are not tailored to avert such attacks and their adaptation capabilities are limited by their design. To make matters worse, security professionals spend valuable time on interacting with those products to zero in on potential threats.

Vouchsec aims to redesign the approach to network detection and response (NDR) by offering a solution to new types of attacks that are powered by AI, and by featuring an AI chatbot that form the conversational security product. Ability to use natural language to communicate with it gives security professionals advantage in dealing with threats and limits their training time, while lowering the barrier to entry for regular users to use NDR systems.